Mapping ambient vulnerabilities: Air-energy-climate interrelations in the urban environment and implications for cross-sectoral governance

Mapping Ambient Vulnerabilities (MAV) responds to the pressing need for holistic understandings of vulnerability intersecting social, climatic and energy-related challenges. Traditional approaches tend to examine vulnerabilities in silos, either by sector, discipline or hazard, overlooking how everyday environmental conditions combine to shape unequal exposure to harm. MAV introduces ambience as a new conceptual lens capturing the overlapping, dynamic conditions that surround people, such as air quality, temperature, noise, light and humidity. Integrating social science theory with cutting-edge spatial data science, the fellowship provides the first systematic account of how ambient vulnerabilities accumulate across space and time in England and Wales.
During the initial Fellowship period (Years 1-4), MAV has delivered major conceptual, empirical and policy contributions. The programme delineated a novel framework of ambient vulnerability grounded in socio-material theories to evidence the political and structural drivers of inequality. The fellowship generated new multi-scalar evidence of the spatial distribution of ambient vulnerabilities, across households, properties, neighbourhoods and local authorities. Innovations include the first neighbourhood-scale Index of Vulnerability to Indoor Air Quality, new classifications of overheating risk, and detailed analyses of exposure to poor air quality because of mobility. MAV has also advanced principles for theory-led spatial data science that advances social justice, addressing issues of missingness, representativeness and uncertainty that have shaped vulnerability assessment to date.
Fellowship findings are informing national and local policy. MAV evidence has shaped recommendations by the Committee on Fuel Poverty, contributed to CIH overheating guidance, and been presented to regulators, government departments, local authorities and charities. MAV data products are being used by organisations to influence debates on energy poverty and broader environmental justice concerns. These achievements demonstrate clear pathways from research to impact, accelerated through a rapid response to the UK energy crisis.
The Fellowship has also enabled significant leadership development. Robinson has established a distinctive research programme beyond her earlier work on energy inequality, becoming a recognised authority on ambient vulnerability and spatial inequalities.
The renewal period (Years 5–7) will consolidate and extend these achievements by directly addressing the most significant knowledge gap revealed to date: how ambient vulnerabilities interact and accumulate. New conceptual work will expand the ambience framework to include under-researched dimensions such as light, noise and humidity, supported by a monograph and the development of an international thermal glossary. MAV will produce the first integrated evidence of household-level interactions between ambient dimensions through a bespoke survey of 2,500 households, combined with advanced spatial machine learning.
To better capture the experiential, embodied and socially uneven nature of ambience, renewal will embed qualitative and participatory approaches, including a citizens’ jury that will inform the development of a novel Cumulative Ambient Vulnerability Index for Great Britain. The mixed-methods design will bridge computational, social and environmental sciences in an unprecedented way, and will enable the Robinson to train in new methodologies.
Renewal will ensure long-term, cross-sectoral impact. Working with new partners (Energy Systems Catapult, UK Health Security Agency and the Chartered Institute for Housing) the project will embed MAV data products into decision-making and co-produce case studies on urgent issues such as overheating, climate resilience and housing quality.
Renewal positions Robinson to advance an innovative, multidisciplinary research agenda that reshapes how vulnerability is understood and addressed, while supporting the development of emerging research leaders within the team.